ASSISTANT

The ASSISTANT Project contributes to maintaining the mobility of older people in Europe, in order to safeguard their social and economic participation in an increasingly ageing society. It does this by helping them to travel safely and independently by public transport, and enabling them to relax and enjoy the journey whilst doing so. ASSISTANT provides an on-line means of planning a trip, guidance on transfers when making multi-step journeys, an alert which tells the user when it is time to leave the vehicle, and assistance with getting from the vehicle to the final destination. Essentially, the project will offer seamless support for the entire length of a journey, across different means of public transport and in both rural and urban environments. The target group for ASSISTANT is essentially mobile older people, but the system will be designed so that it is accessible for all potential users.